Salmon Health, gill tissue response to toxic phytoplankton and gelatinous plankton

Investigating tissue response, specifically in gills, of farmed Atlantic Salmon to harmful environmental phytoplankton and gelatinous plankton.
Salmon reared in sea cages are particularly vulnerable to damage from small toxic organisms that can pass through the nets that prevent the fish escaping. Mass kills due to jellyfish and harmful algal blooms are well documented but much is still to be learnt of the subclinical and physiological effects of these organisms on fish outwith extreme bloom events. This project aims to investigate structural alterations to the gills following natural exposure, as well as immunological and genetic expression, with a view to exploring mitigation of these harmful environmental organisms.